Historical maps

"Mobile phone app which will facilitate the historical maps of London. The app displays different points about historical facts, buildings, people and legends associated with the
period map."